The future of teacher talk: culturally sensitive, impactful & IT smart

Teaching quality is the most important school factor driving student performance (Chetty et al., 2014). Some classroom interventions (e.g., teacher feedback, direct instruction) have proven influential for student achievement (Hattie, 2009). However, the effects of such interventions tend not to generalise to teacher practice after trials/training end (Riley-Tilliman & Eckert, 2001; Dickinson, 2011). On the other hand, the predictive effects of naturally occurring (without intervention) teacher talk on student outcomes have seldom been studied (see Howe & Abedin, 2012; Mercer & Dawes, 2014; Teo, 2016). This is surprising, given that the study of 'natural teacher talk effects' could inform a new generation of close-to-practice research and teacher interventions with higher chances of generating lasting impacts on teacher practice and student outcomes. To this end, through publications and other impact-generating outputs, this fellowship aims to explore the effects that varied types of teacher talk naturally occurring in classrooms have on student self-regulation and learning dispositions across cultures.

It builds on PhD research that explored the effects of talk used by teachers to regulate students' thinking, encourage self-improvement, understanding, and performance, manage students' sense of competence, and promote collaboration. During the fellowship, the effects that most of these types of teacher talk had for students' self-regulation levels, strategies, and learning dispositions in England and Chile, will be published in two academic articles.

Furthermore, the project will explore the possibility of automating the identification of these types of teacher talk through teaching analytics, a new research technique used to analyse teachers' voices for words, voice waves, and turn taking patterns. Similar automations have been successful in identifying teacher-student dialogic exchanges (Blanchard et al., 2015) and authentic questions (Kelly et al., 2018). It might, therefore, be a promising, efficient alternative to the current slow, challenging and costly human analysis required for identification of classroom teacher talk. If trials prove successful, this project could have a lasting impact on the amount/expense of teacher talk research and teachers' ability to self-monitor their own talk. Results of this methodological enquiry will be published in a third academic article.

The effect of teacher talk across cultures will be disseminated among academics at BERA, AERA, & ORACY conferences. A main 30-40min. fellowship talk will be delivered for practitioners at education festivals and in teacher development courses/workshops. A simple tool kit to help practitioners self-monitor their own teacher talk will be uploaded to the Cambridge T-SEDA website (already agreed). A series of short blogs and podcasts targeted at practitioners will be uploaded to Te@cher Toolkit (UK website with 8.5 million visits - already agreed) and Chartered College of Teaching - CCT - website (already agreed). Two summary blog entries will be published on the LSE Blog aimed at policy makers (100,000 readers a week - already agreed) and BERA blog for academics (800,000 reads in 2018). The main talk of the fellowship will also be tailored and delivered for policy makers/advisors such as DfE, Ofsted, NCTL, EEF, the National Centre for Social Research (NatCen, already agreed).

Furthermore, a new UK-wide network for teacher talk for student learning and development will be initiated. A one-day workshop will be organised to launch the network. UK-based researchers, teachers, and professionals from the key organizations mentioned above will be invited. The work presented at this launch event will be published in a journal Special Issue about teacher talk. Finally, a new three-year research project will be developed throughout the year to gain funds to continue researching 'the future of teacher talk'.